Intersectionalising Pacification Theory: an in-depth study of black working-class women in liberal-capitalist society

How does liberal-capitalism shape contemporary intersectional identities? In what way is the distinct group consciousness of black working-class women constructed and then erased within liberal capitalism? This research will contribute to knowledge by exploring how contemporary intersectional identities are shaped by and shape liberal-capitalist society. This research will fully explore the processes of dispossession, classification, commodification, and self/regulation by applying a new theory of violence called Liberal Pacification. The main objective is to unveil the hidden forms of violence that contribute to the erasure of intersectional identities within liberal-capitalist society. Using Liberal Pacification Theory, and a hermeneutic phenomenological methodology, the study aims to explore the processes within modern liberal capitalism that inform and erase a distinct intersectional group consciousness of black working-class women. This study will impact broader research into the feminisation and racialisation of the political economy but has a specific aim to discern black women's group consciousness in the same way mono-identities such as race, gender and class have already by explored in political theory.